University of Strathclyde and GSK plc KTP 22_23 R1

To deliver significant improvements in speed and quality of pharmaceutical product manufacturing processes. To embed understanding of the impact of pressure on polymorphs in active pharmaceutical ingredients, which impacts product stability and biopharmaceutics.